University of Huddersfield and AUS Ltd

To develop and establish methodologies for innovative product design, analysis and multi-criteria optimisation, in a highly constrained design environment and to apply these to the design of novel products for rail electrification.